Switchee - Proof of Concept

Switchee is a simple, all-in-one home management and energy saving device which provides complete heating, lighting and security control from a single affordable device designed to appeal to the main stream consumer.